Enhancement and development of Eslington's creative and gamified content to unlock revenue and growth opportunities

The project is to further enhance Eslington's product offering to create additional value for our customers, to positively impact the creative sectors through new hires and future investment, whilst opening up additional revenue streams and commercial opportunities.

The key deliverables of the project will be threefold:

1. Development and enhancement of our in-app gaming, which is focussed around rewarding customers for positive wellbeing habits with their dog;
2. Creation of a commercial rewards platform, which provides customers with monetary discounts from in-app engagement with high quality pet care partners; and
3. Development and enhancement of bespoke media content which is focussed around mental health, wellbeing, training enrichment, for owners to enjoy with their dog.